Gender-based violence in contexts of extreme weather events: A climate justice approach

Gender-based violence (GBV) is prevalent across the globe. The World Health Organisation (WHO) estimates that 30% of women will experience physical or sexual intimate partner violence or non-intimate partner sexual violence in their lifetimes (WHO, 2021), while United Nations findings suggest GBV against gender minorities occurs in the millions each year (Human Rights Council, 2018). While quantitative evidence remains sparse, there are examples that indicate increases in GBV following extreme weather events, including the 5-8 times greater risk of intimate-partner violence experienced following Hurricane Katrina in 2005 (Thurston et al., 2021). The relationship between GBV and extreme events will increase in significance as climate change leads to greater numbers of extreme weather events (Tapsell and Tunstall, 2008, p. 133; Clayton, 2020, p. 1; van Daalen et al., 2022, pp. e504, e515; Desai and Mandal, p. 414).

While extreme weather events have been associated with an exacerbation of GBV in a range of contexts, and across a broad spectrum of violence, from interpersonal to structural (Desai and Mandal, 2022) there remain significant gaps in our understanding of this relationship across all contexts. This includes little focus on gender minorities, a lack of certainty regarding driving factors, the need for clarity regarding either the heightening of existing violence or provoking of new violence (van Daalen et al., 2022, pp. e504, e519, e520) and particularly in locating research in the Global North (Desai and Mandal, 2022, p. 426; van Daalen et al., 2022, pp. e518-e519). Situating research in the Global North, as this proposal does, can address this gap in the literature while also responding to calls to understand development as global, recognising that the inequalities and harms encountered and exacerbated through GBV and extreme weather will be felt unevenly within a Global North context.

In this research project, GBV will be defined as any violent act, including domestic, physical sexual, emotional and structural, that is inflicted due to gender (van Daalen et al., 2022, p. e505), with gender explicitly meaning the full spectrum of gender, including gender minorities. While there is acknowledgement that extreme events create gendered structural harms (Desai and Mandal, 2022, pp. 417-418), understanding structural GBV in relation to extreme weather presents a further gap in the literature. Structural violence can be defined as the variation between actual and possible realisations of particular resources in a given context, with a gendered example being the withholding of knowledge from women (Galtung, 1969). Use of a broad definition of GBV enables the research project to address a significant gap in the literature linking a range of direct and indirect violences to different forms of climate extreme, rather than a single variable alone. In addition, this will be explored for different climate hazards (namely both flooding and heat extremes), recognising the different possible pathways linking GBV and extreme events.